Advances in Machine Learning

Machine learning and artificial intelligence have already begun to have a transformational economic impact through automation of jobs and improved decision making. There remain fundamental challenges to enhance current machine learning techniques, particularly in scaling them up to even larger problems as we tackle bigger challenges in AI. My project will aim to develop novel methods of representing and reasoning with learned information. Potential impacts would include better and more meaningful search, more natural computer interfaces, tools for scientific research and many others.
Develop new ways to represent, process and combine symbolic information with non-symbolic processing methods.
The Research fits well with the EPSRC's research area of Artificial Intelligence Technologies.